Taking super resolution microscopy beyond the laboratory

In this fellowship, I will build a new portable imaging technology which will allow scientists, medical doctors, conservationists and industrial parties to visualise the smallest building blocks of any biological sample from any location.

The UK and other governments are currently making urgent investments into understanding the role of molecules and cells in the "Global Challenges" which include the effects of climate change on food sources and lifestyle effects on major human diseases and ageing. Despite this urgency, we remain unable to visualise the relevant genes, proteins and cellular components in their natural environments or the geographical locations of the problem. Frustratingly, the technology for visualising such minute structures exists. It is called 'super-resolution microscopy' and we even hailed its invention with a Nobel Prize in 2014. However, it has remained beyond the reach of field scientists and clinicians because it has always relied upon specialist skill for its operations and expensive and bulky equipment for its implementation.

In this fellowship, I will use a radically new approach to make super-resolution microscopy portable, cheap and easy to use. I will harness a novel chemical reaction which allows any scientists to physically inflate a desired feature of a sample, for example a patient biopsy or a small organism, by 200 to 3000-fold in volume. I will build a set of molecular tools and a miniaturised transparent enclosure within which the desired sample can be inflated under full computer control. With the physical inflation of the sample, its finer features will then become easy to visualise with a simple microscope. To this end, I will build a miniaturised optical microscope which can acquire precise digital images of the cells, tissues or organism which were previously too small to be visualised with traditional optical microscopes. To refine and ensure that this device delivers this claimed imaging capability, I will carry out case studies in partnership with experts whose samples are collected outside of the academic laboratory (in Phase II). They include a field scientist who will use it to examine young sea urchins in the UK coast, doctors and sports scientists who will screen for the fine structure of needle biopsies taken in the clinic from human patients, and a partner of the European space programme who will use it to remotely study the effect 'zero gravity' on the ageing of microscopic worms sent between earth and the international space station. Beyond the timeline of the fellowship, I will develop this technology into a handheld device which will become a part of the repertoire of any scientist, doctor or field surveyor who wishes to study life in the sub-microscopic scale outside of the walls of the laboratory. Applied to the "Global Challenges", this technology will broaden their ability to visualise and target cells and molecules to find the solutions that humankind urgently needs.

I apply for this fellowship as the ideal candidate to develop this tool, having acquired 11 years of experience in adopting and refining super-resolution microscopy. This fellowship will provide a critical springboard to developing this transformative technology by affording me (i) an interdisciplinary skill base required for building the tool and (ii) the opportunity to partner with the end-users of the technology throughout the complete programme of tool building and field testing.

Potential impact
The proposed technology development will impact the following areas.

1. This will equip academic research parties such as field and forensic scientists, clinical researchers, astronomers with a molecular-scale imaging tool for the first time. It will foster new skills in molecular/cell biology and imaging technologies in disciplines where the biochemistry and biophysics can bring new insights into their research.

2. The work will impact industrial stakeholders, particularly companies who are investing into developing scientific technologies for research, health care and manufacturing. Super-resolution microscopy tools are currently limited to a handful of foreign companies (e.g. Zeiss, Nikon) who retail high-end imaging instruments, particularly single molecule imaging tools, as highly profitable products. The development in the long term, of a cheap, easy-to-use instrument (the first of its kind utilising the Expansion Microscopy principle) will be viewed as a disruptive technology in this market. If this technology is secured by the UK, its manufacturing and development would cement a unique economic advantage in manufacturing locally.

3. An area of particular utility is conservation of natural ecosystems, fisheries and agriculture affected by climate change. As will be demonstrated by a case study of this fellowship, this tool will enable molecular-scale examination of biology which can be targeted for conserving endangered species and ecosystems. It will therefore present a technology which can be used not only by researchers, but by farmers, government agencies and conservationists who are interested in visualising the sub-microscopic structures and molecules which drive this environmental impact. The fact that it will be a cheap and mobile technology means that this utility may not be limited to the UK. It can also be used by end-users in any moderately-well funded operation elsewhere.

4. The adaptation of this tool as a molecular-scale biopsy screening device in the clinic will be explored in a case study. The development of an automated tissue screening device is attractive to the medical professionals. Whilst the true potential of this will be understood from this case study, the possibility of visualising sub-cellular or molecular markers underpinning disease will accelerate decision making and diagnosis in the clinic. The cheap, compact and automated nature of the tool makes it a highly desirable technology to the NHS which seeks to improve speed, cost-efficiency and accuracy of medical diagnosis. For developing countries, the ability to biopsy and recognise infectious tissues could be life-saving. A cheap and easy-to-use technology is preferable to healthcare providers in countries which have bottlenecks in skilled workforce and capital investment on high-end technologies.

5.The ability to visualise nanoscale structures outdoors presents UK government and military a potential visual surveillance tool safeguarding biosecurity.

6. The opportunity to develop this technology into a mobile imaging technology (potentially operable in conjunction with a mobile phone or remote control) makes it ideal for collecting samples or monitoring living conditions in environments which are inhospitable to humans. This is particularly useful for the UK and foreign space agencies and companies studying human living conditions beyond Earth. The microscope could be used as a biosensor which can monitor the health of model organisms in such environments.

7. The inexpensive nature of the technology is well suited for a public and higher education in the UK. It could be an ideal medium to promote public education and engage on the cellular/molecular underpinnings of issues like environmental change.